University of the West of England Bristol And ProfitAbility Learning and Development Services LLP

To create innovative synchronous web-based versions of existing financial and business strategy board-game simulations, enabling training with participants in multiple locations rather than one classroom.